Interdisciplinary Bioscience Doctoral Training Partnership

This student is enrolled on the BBSRC funded Interdisciplinary Bioscience Doctoral Training Partnership programme. The research project and department will be chosen by the end of the first year of study.